Graphene/BN/heterostructures and devices

The focus of study will be heterostructures formed by boron nitride and graphene which are grown using a newly installed molecular beam epitaxy system. The PhD student will focus on the understanding of graphene growth on a variety of substrates including epitaxial boron nitride. The structures will be analogues of recent G/BN resonant tunnelling diode prepared by exfoliation and the student will develop new techniques for the transfer and contacting of samples and later focus on electrical measurements using various scanning probe instruments as well as using structures in the form of devices with external wiring. The devices will be investigated using electrical measurements, including at low temperature and in the presence of high magnetic fields, and, where relevant, electroluminescence spectroscopy.